In utero base editing for the treatment of Krabbe Disease

Infantile Krabbe disease (KD) is an autosomal recessive lysosomal storage disorder characterized by a severe neurodegeneration leading to fatal outcome within the first 3 years of life, caused by mutations in gene encoding for the lysosomal hydrolase galactocerebrosidase (GALC). Clinical manifestations are neurological, due to de-myelination in the central and peripheral nervous systems (CNS and PNS), astrocytic gliosis, and neuroinflammation. Currently, KD remains without a definitive treatment. Hematopoietic stem cell transplantation is the standard-of-care treatment for KD infants. However, it can only delay the onset and progression of the disease and only when performed in pre-symptomatic newborns. Different studies have shown that neuroinflammation and CNS/PNS damage are present well before the onset of symptoms in KD patients, hence high enzymatic activity must be provided in the early asymptomatic stage to all affected tissues, highlighting the narrow therapeutic opportunity window. Therefore, an effective and safe therapy that can correct the underlying mutations at early stages, while preventing early-onset neuropathy and preserving the developing brain is urgently needed. In this regard, we are developing a prenatal, in-vivo gene editing platform to mediate Galc mutations correction in the CNS, PNS and hematopoietic system using adenine base editors (ABEs), which can convert adenine to guanine (A>G) in a site-specific fashion. In utero (IU) intervention brings many advantages, including early treatment before disease onset, increased accessibility to the brain and to cell progenitors, high immune tolerance and reduced ABE doses needed. We have generated engineered Virus-Like Particles (eVLPs) containing the ABE and a cognate guide-RNA targeting the non-sense point mutation (TGG>TGA) that introduces a premature stop codon in the Galc gene in the KD Twitcher mouse model, thus leading to absence of protein expression and the onset of the disease. The use of ABE to correct point mutations in situ guarantees a permanent therapeutic benefit compared to current gene addition strategies based on Adeno-Associated Vectors and, when packaged into eVLPs, it ensures a fast, transient and widespread delivery to many cell types affected in KD. Preliminary data produced in our lab showed efficient correction of the point mutation (TGA>TGG) upon ABE-eVLP delivery to murine KD Schwann cells and hematopoietic stem cells in vitro, with up to 95% of cells showing restoration of Galc reading frame and reconstitution of GALC expression at wild type levels. With this proposal, we aim to move forward and test out platform in vivo, to establish a viable therapeutic approach to treat KD. To this aim, we first plan to evaluate the transduction efficiency and biodistribution of eVLPs delivered IU at different doses and with different routes of administration to Twitcher foetuses at different gestational ages, to determine the best conditions for widespread targeting of the tissues involved in KD. Secondly, we aim to determine the ability of our platform to correct the genetic, biochemical and phenotypic defects observed in Twitcher mice upon IU delivery of ABE-eVLPs using the previously optimized conditions. Lastly, we seek to evaluate the potential toxicity of this approach by investigating ABE off targeting effects and maternal tissues editing in treated Twitcher mice. With this set of experiments, we endeavour to achieve the development of a safe and efficient prenatal base editing approach to treat KD, which could ideally serve as a proof-of-concept therapeutic platform for other early-onset lysosomal storage disorders and neurodegenerative diseases.

Technical abstract
Krabbe Disease (KD) is a severe autosomal recessive genetic disorder characterized by progressive neurodegeneration due to mutations in the GALC gene, encoding the lysosomal enzyme galactocerebrosidase. GALC deficiency leads to the accumulation of the cytotoxic substrate psychosine, causing widespread demyelination in both the Central Nervous System (CNS) and the Peripheral Nervous System (PNS). Currently, there is no definitive cure for KD, and hematopoietic stem cell transplantation (HSCT) offers limited survival benefits when performed in pre-symptomatic newborns, highlighting the importance of early intervention. In order to address the therapeutic gap for KD patients, we are developing a prenatal, in vivo gene editing platform utilizing adenine base editors (ABEs) to correct GALC mutations in the CNS, PNS, and the hematopoietic system. ABE is a CRISPR-based approach, enables site-specific conversion of adenine to guanine without causing DNA double strand breaks, thereby minimizing unwanted mutagenesis. Prenatal intervention brings many advantages, including early treatment before disease onset, increased accessibility to the brain and to cell progenitors, high immune tolerance and reduced ABE doses needed. We aim to demonstrate the efficacy of ABEs in a Twitcher (TWI) mouse model, mirroring infantile KD, by correcting a spontaneous nonsense mutation in the Galc gene. Engineered Virus-Like Particles (eVLPs) serve as a promising delivery system for ABEs and guide RNAs due to their non-integrative nature, transient presence in tissues, and customizable targeting capabilities, offering potential for safe and efficient correction of genetic mutations. Our experimental procedure entails the intravenous administration of therapeutic VLPs carrying ABEs in TWI foetuses, followed by assessment of the functional correction in the CNS, PNS and the hematopoietic system as well as of the safety of the platform.